Queens University belfast and J W Kane Precision Engineering Limited

To implement best practice in the inspection of aerospace components and the use of statistical process control in order to meet tier One supplier requirements